Non-state humanitarianism: From Colonialism to Human Rights

From the actions of nineteenth century missionaries and colonial officials to the recent food crisis in the Sahel region of West Africa, non-state humanitarianism has become one of the defining characteristics of international action. But how can humanitarian aid draw on its history to respond to current challenges and present-day norms? The 'Non-state humanitarianism' network investigates humanitarianism's past and the uses of that past in a pan-European framework, while combining it with alternative perspectives of humanitarianism from the global South.
The network connects two emerging strands of historical inquiry - from the academic world and from within the humanitarian sector - in a spirit of conversation and collaboration, to examine these questions in a transnational historical context. Building on the firm belief that history's focus on causality and long-term processes of change is indispensible for appreciating the complex dynamics of socio-cultural change, the network contributes a deeper understanding of modern humanitarianism. It provides an historical complement to the wealth of available analyses - internal and external - of the contemporary humanitarian environment. Its broad spectrum of participants - from network partners in the Overseas Development Institute (ODI) and the University of Manchester Humanitarian and Conflict Response Institute (HCRI) - ensures that the network and its outputs harness the variety of existing historical approaches to humanitarianism.
To achieve its goals, the network brings together participants from across the UK and Europe in a series of virtual discussion groups (via the network website, Twitter feed and email list) and two-day workshops. The network's online activities include the generation of research questions and thematic clusters; the pre-workshop circulation of papers; and on-going discussion before, between, and after the workshops. The involvement of postgraduate and early career researchers - in the form of an online research database, short presentations at the workshops and opportunities for conversation and collaboration with NGOs - will contribute to the sustainability of the network and its outputs.
The first of the workshops, at the University of Birmingham in early 2013, centres on the question of methodologies: how we approach - and should approach - the history of non-state humanitarianism. The second workshop, at University College Dublin in April 2013, explores sources and uses for humanitarian history in a discussion about archival best practice and the value of these archives for NGOs and historians.
The third workshop, at ZZF Potsdam in September 2013, focuses on the co-production of a research framework for the study of non-state humanitarianism. Its aim is not only to create a coherent, collaborative approach to the subject, but also to ensure that its practical relevance and impact are embedded from the outset. The final workshop, a joint meeting (facilitated by web conferencing facilities) between participants at the TATA Institute of Social Science, Mumbai and at the HCRI in December 2013, emphasises approaches to humanitarianism from the global South. It provides an opportunity for network participants to review and revise the research framework to take account of the global (South and North) experience of non-state humanitarianism.
The findings of this final workshop will inform an article outlining a clear research agenda for humanitarian history, to be published in a major peer-reviewed research journal. They will help frame another of the network's outputs: an edited volume of papers based on selected workshop presentations. And they will provide a strong foundation for the network's activities beyond the funding period: as a platform for future transnational conversation, discussion, and collaborative research, and as the basis for stronger ties between the academic and practical worlds of the NGO sector.

Potential impact
The significance of this network lies in the close collaboration it fosters between academics and stakeholders from the humanitarian sector. The emphasis on the co-production of network objectives and outcomes will ensure that its impacts are tailored to meet the needs of both communities. The network builds on, and complements, a wealth of historical inquiry from within the NGO sector, including the ODI's on-going 'Global history of modern humanitarian action' project, of whose steering committee Bertrand Taithe is a member. It harnesses academic and stakeholder expertise in pursuit of objectives that are complementary to the ODI's aim 'to help the sector better understand its history and make greater use of historical analysis and lessons in current discussions and debates aimed at improving humanitarian action'.
It does so in a manner that is mutually beneficial and encourages reciprocal learning between academics and practitioners. The workshop programme (see 'Case for Support') marries academic and practitioner priorities, while allowing for the development of additional thematic strands and avenues of investigation. The research register provided on the network's website will help stakeholders and academics to identify sources of expertise and potential future research collaborators. The structure of the network's activities - through online as well as face-to-face discussions, and through the pre-circulation of papers - allows for maximum participation and tailors involvement to meet the humanitarian sector's needs.
The network's outputs will also impact on the NGO sector. The briefing paper prepared in collaboration with, and meeting the interests of, the sector will speak to many of the concerns outlined in the ODI's project, as well as those raised in the course of the network's activities. The follow-on History and Policy article will provide a publicly-accessible resource, along the lines of those prepared by Hilton, for the Cabinet Office and for the History and Policy website, and by O'Sullivan, for Policy and Practice and for Irish Aid (see 'Pathways to Impact'). The fruits of future collaborations within and between academia and sectoral stakeholders will be of interest to practitioners and policy-makers.
The ODI history project and the conclusions of Bayly, Rao, Szreter and Woolcock (eds) offer evidence of history's potential contribution to the sector. By emphasising collaboration and the co-production of research frameworks, priorities and outputs from the outset, this network will impact on these conversations. Doing so when the field of humanitarian history is still in its embryonic stages will allow for the crystallisation of a research agenda that embraces and allies the intellectual priorities of the academic community with the practical requirements of the humanitarian sector.
At a practical level, too, the network's activities will reinforce and expand existing linkages between academia and the humanitarian community - through the HCRI, for example, and O'Sullivan's membership of the cross-sectoral Development Studies Association and DSA-Ireland. They will generate new ones - between Birmingham, Manchester, the TATA Institute and the ODI. And they will encourage strong sectoral 'buy-in' in a manner that echoes the success of inter-disciplinary initiatives like the Development Studies Association, the Institute of Development Studies, and the HCRI. The cross-sectoral and transnational nature of these exchanges will result in sustainable partnerships and the potential for future collaboration beyond the lifetime of the project (and potentially as part of a number of collaborative research projects).